Experimental and Numerical Study of Aerofoil with Leading Edge and Trailing Edge Serrations

The aim of this research is to develop a hybrid device that integrates the passive and active flow control mechanisms to work cooperatively and additively to reduce aerofoil noise and improve superior aerodynamic performances. The research aim will be in two parts: (A1). Develop and optimise the next generation aero-acoustic and aerodynamic devices through cooperative ability to enhance aerodynamic and aero-acoustic performance through assessment over a broad range of loading conditions and flow speeds. (A2). To integrate the hybrid devices into the structure of the aerofoil through researching advanced materials and manufacturing techniques required in the development stage.